A multidisciplinary approach to studying crypt-villus homeostasis and regeneration in the intestinal epithelium

Technical abstract
We aim to study the mechanisms regulating the continuous renewal of the intestinal epithelium in physiological conditions and its recovery following injury. This understanding will contribute to the identification of strategies for maintaining the health and preventing diseases of the gastrointestinal (GI) tract.

The intestinal epithelium forms the first barrier between the gut lumen and the body. It has a complex architecture, with invaginations into the intestinal wall called crypts located between finger-like projections into the lumen called villi. Several crypts surround a villus forming a crypt-villus unit; each crypt is involved in more than one unit, providing cells to more than one villus. Intestinal stem cells located at the base of each crypt proliferate and give rise to epithelial cells, which migrate to the tip of the neighbouring villi, from where they are shed into the gut lumen. In the healthy intestine, the dimensions and cell number on this crypt-villus unit remain remarkably constant during adult life. This implies a tight coordination of the numbers of crypts and villi, cell production in the crypts, cell migration along the crypt-villus axis, and cell shedding from the villus.

Failure of regulation of these processes may result in tumour formation, inflammatory processes or loss of the integrity of the intestinal barrier. The subject of this proposal is gaining insight into the mechanisms underlying the maintenance of the equilibrium between crypts and villi in the intestinal epithelium and how this balance is regained after injury.

However, such questions cannot currently be resolved by experimentation alone. To this end, mathematical and/or computational modelling represents an alternative framework within which to conduct in-silico experiments that complement experimental approaches. We plan to integrate computational models with experimental data to elucidate the biophysical mechanisms that coordinate cell dynamics in the epithelium.